Engineering Innovative Manufacturing Research Centre Renewal

This proposal is for the renewal of the block grant for the Engineering Innovative Manufacturing Centre at the University of Bath. The Centre is unique in combining a design focus with a strong emphasis on manufacture in a closely integrated group. The context of the Centre's work is:* globally distributed design and manufacture of complex products and processes;* pressure on price, quality and timescale;* the move from test-based (physical prototypes) to simulation-based (virtual prototypes) engineering* the movement towards sustainable engineering practice. * the key importance in engineering of knowledge and information management. The Bath Engineering IMRC's mission is to develop tools, methods and knowledge, underpinned by appropriate theory and fundamental research, to support engineering enterprises in these new circumstances. In particular, the focus of the Centre is on whole life design information and knowledge management, and improving the design of machines, processes and systems.